SUPERNOVA

SUPERNOVA will embrace existing proven successful concepts (breaking silos and innovating in sector where R&D&I are usually not a common target) and will integrate them with further disruptive key elements: - O&M and grid friendly design of PV plants thanks to advanced solutions in software for the early design and engineering phase to go beyond yield maximisation. Severe weather events are increasing in frequency and bespoke planning and dedicated mitigation measures must be put in place; - Multilayer approach where standalone solutions can be hybridised and connected in interoperable digital platforms; - Avoid a data tsunami effect on stakeholders by leveraging on AI to manage and govern the immense quantity of data and provide solutions using Instruction Tuned Large Language Models; - Share data with a larger basisto generate value for the data provider and for the data user and study how the process could be also monetized; - Develop solutions related to the use of automated processes that can replace the operator's work in data and image collection, increase the intrinsic value of O&M contracts, free up human resources for data analysis itself and therefore the creation of added value in new services ; - Develop solutions that exploits all the previous key elements towards condition monitoring of PV components in view of circular economy (for e.g., reuse), drive optimal procurement for future projects, provide valuable insights for better services (for e.g. insurance) and ultimately increase profitability. Combining these features SUPERNOVA will innovate in: O&M and grid friendly design including mitigation measures for severe weather conditions, tools and components for multi aspect sensing, robotic solutions and their hybridisation, data fusion to generate AI based controlled insights explosion via federated PV asset management, classify PV components for re-use and create a PV data space.